Design of prototype for Geothermal Renewable Energy Solution

Micro Thermal Energy Ltd (hereafter MTE) offers a novel technology which introduces the next generation of renewable energy. The renewable system, named Thermawynd(r), uses geothermal heat to generate electricity.

The solution is a novel geothermal energy application which enables electricity to be generated on site with no requirement of being connected to the grid infrastructure. This is very relevant to the current paint points connected with the electrification of energy as we transition from fossil fuels. The energy demand is expected to more than double over the next ten years, however, grid connection continues to be a significant barrier. Some renewable generators are currently having to wait up to 15 years to be able to distribute electricity via the grid infrastructure. In addition, there is a growing need to identify a solution for generation of electricity at remote locations where there is limited or no grid supply.

To date, the renewable market space is dominated by wind and solar power. These options are dependent on the prevailing weather conditions and it is a challenge for these solutions to provide continuous base load power and as such continue to rely on grid supplies.

The project proposed is to develop the design of a prototype which can be used to manufacture and test the prototype to demonstrate that the system design can deliver the sufficient electricity output. Using the experience and working knowledge from technology experts at Cranfield University, a collaboration between MTE and the university has been created for this purpose.